Open OH: A smart digital OH portal and employee-facing app to bring the benefits of occupational health to individuals, micro and SME companies - initially addressing those employees with Long COVID of the overall total of 2,200,000 patients in the UK.

Our solution will be available for anybody to download and will initially focus on supporting the 1,700,000 sufferers (of working-age) with Long-COVID in the UK that experience a multitude of long-term-conditions (LTCs) that should be addressed in clinic, but in reality, left to manage their condition alone.

Open-OH will enable immediate access to OH support for employees/employers without the need for long waiting times; human interaction; costly consultation-fees or travel to clinics, and as a result -- will be rapidly scalable.